University of Ulster and Axial Medical Printing Ltd

To develop a 3D web-based visualisation system, for use by medical professionals, enabling realistic and accurate representation of anatomy at a pre-production stage.